The Life of Ply

The Life of Ply is a collaborative of designers, artists and engineers producing sustainable, well designed furniture & kitchens to last a lifetime and all the profits support our social programmes in the north-west.

Our plywood & laminate replacement kitchen doors offer a real alternative to the stress & mess of a completely new kitchen. Our home furniture and accessories ranges bring good design, sustainable manufacturing and responsible trading together to create products that help you make your home somewhere to feel proud of.

Our workshop gives trainees from marginalised backgrounds a real opportunity to learn during paid work experience.